Improving Patient Physical Rehabilitation Outcomes Though Mental Wellbeing Using Mobile VR - Concept Validation and Scoping

"Sound mental and physical wellbeing is essential to leading a happy and fulfilling life and contributing to positive social and economic outcomes. There is a strong link between physical and mental health, whereby the status of each influences the other yet we often address each in isolation.

Through this feasibility study AppAttic will assess the concept of using mobile Virtual Reality (VR) to improve patient outcomes by uniting physical rehabilitation and mental wellbeing.

The initial area of focus is on improving the mental and psychological aspects of stroke rehabilitation. This area was chosen due to AppAttic's existing research into the home-based physical rehabilitation of stroke patients using VR and the observation during this research that the psychological wellbeing aspects of recovery are often unmet. This funding will enable us build on the existing physical stroke rehabilitation project (which will already be developed by the time this project commences) and use it as a basis for validating the concept.

The project will enable the concept of using mobile VR to improve the mental and psychological aspects of rehabilitation and ultimately improve patient outcomes to be assessed, validated and scoped for further development."